Thermoplastic Overmoulding for Structural Composite Automotive Applications (TOSCAA)

The TOSCAA project brings together a number of collaborating organisations to integrate a range of innovative,

lightweight material and process technologies, enabling the development of a unique TP overmoulded

structural automotive component for Automotive vehicle application. The project aims to demonstrate how

TOSCAA technology offers the opportunity for this technology deployment in other applications on the vehicle

and of interest in other sectors with lightweighting demands such as rail and aero.